AUTTO: Micro-Automation Platform for the Professional Service Sector

"This project is a collaboration between Autto Ltd. and the University of Exeter.

Autto Ltd is a London based technology company proposing to deliver an innovative and accessible workflow automation solution for legal departments, law firms and professional services. Autto aims to deliver increased workflow efficiency freeing professionals to concentrate on advising clients, having a positive impact on both the professional service organisation and their clients improving efficiency, reducing errors and enabling the launch of innovative services.

The University of Exeter is a world-class, research-led university committed to research excellence and notable for its high-quality business school. The university has a track record of driving positive technological change and collaborating with a wide range of industry leading organisations."